The Local and the Global: Antiracist Activism in North Staffordshire, c. 1960-2020

AHRC-funded PhD Studentship at Keele University in collaboration with Staffordshire and Stoke-on-Trent Archive Service

The Project

This project will study the politics of race in North Staffordshire from roughly 1960 to 2020, with particular attention to ethnic minority experiences and antiracist activism around Stoke-on-Trent. It will produce key advances in the understanding of recent British racial politics away from the country's largest - and more heavily researched - urban hubs.

The student will have access to unprocessed archival materials held by SSTAS and, with support from SSTAS, will build relationships with current and former local activist groups, conduct new oral histories with activists, and work to create and catalogue a new permanent archive of antiracist activism in North Staffordshire. The student will also be supported to create a public history exhibition showcasing their work.

During the project, the student will develop a range of transferable skills that will equip them for a career in academia, public history, or a related profession.

Key research questions may include:

How did the composition and work of antiracist activist groups shift with North Staffordshire's changing demography?
How significant were local conditions in shaping the politics of race and antiracist activism, and were there significant variations in different parts of North Staffordshire?
To what extent did external developments (regional, national or global) affect how activists made sense of the local politics of race, and were there particular times when these developments gained greater relevance in shaping these understandings?
What tensions existed between and within ethnic minority groups in North Staffordshire, and how did activists negotiate them?
How did economic developments, particularly deindustrialisation, shape attitudes towards race and the creation and work of antiracist groups?
What factors contributed to the successes or failures of antiracist organisations in tackling racial animosity?